Studies Towards Enantioselective Hydrogen Atom Transfer from Aldehydes Using Photoredox Catalysis via Desymmetrisation

In recent years there has been increased interest in the field of hydrogen atom transfer (HAT) catalysis due to the ability to functionalise C-H bonds which are present in most molecules allowing for more disconnections when making complex molecules. There has been exploration into the control of regioselectivity of HAT steps, but the control of enantioselectivity is less well explored. There are examples in the literature of enantioselective delivery of a hydrogen atom but there are few examples of enantioselective hydrogen atom abstraction (HAA) steps. In this project an investigation into enantioselective HAT from aldehydes, where enantioselectivity is determined during the HAA step, is conducted via proposed desymmetrisation and kinetic resolution strategies. Initially a dual catalytic system with a photocatalyst and chiral HAT catalyst was explored. This was based on previous unpublished work in the Phipps group where chiral HAT catalysts are used to desymmetrise 1,2-diols using enantioselective hydrogen atom abstraction and also on work by Liu et al., where quinuclidine is used as the HAT catalyst and a Giese addition is used to trap the resulting acyl radical. The initial approaches targeted desymmetrisation of dialdehydes and kinetic resolution of aldehydes bearing alpha-stereocentres, to test the hypothesis.